Multi-modal neuroimaging of naturalistic speech rhythms in disorganised thought and impacts of vocal emotions on emotional states in clinical high-ris

This project will use OPM-MEG, a new variation of MEG brain imaging that is more suited to studying naturalistic behavior, to study the integration of multi-modal sensory inputs within the brains of those suffering from neurological/neurodevelopmental disorders such as autism, ADHD and schizophrenia with a particular focus on processing of emotionally valent stimuli and how this is effected in mood disorders also. It will also study these processes in the developing brain which OPM-MEG allows us to do much more effectively than traditional MEG, providing an understanding of how multi-modal integration and emotional and attentional processes develop in humans and the epigenesis of associated disorders.